Round 4 Application

This innovation project involves the development of lean awareness and capability within an SME/key sub contractor to UK Main Contractors to improve performance. The intended outcomes of the project aim to improve client satisfaction, whilst improving productivity and service delivery timescales.